Palace Chemicals 2015

Palace Chemicals have always been a progressive manufacturer of building chemicals & adhesives for the construction sector. In recent times we have been accredited with ISO 9001; ISO 14001 & ISO 18001 and our objective for continual improvement now seeks to go further with regards to our environmental performance. The goal of achieving a Carbon Neutral manufacturing operation would further enhance not only our operational performance but also the profile of our business within this market sector.